The Dark Energy Spectroscopic Instrument

Potential impact
DESI is a ground-based experiment to study the expansion rate of the universe and the growth of cosmological structure with a wide-angle spectroscopic galaxy and quasar redshift survey. The 5000-fibre DESI spectrograph will allow an order of magnitude improvement in the distance scale over the redshifts 0.8